Squidge & Pip

Obtaining expert advice from a knowledgeable supplier will allow me to turn my innovative packaging concept into a complete packaging solution, which is proving to be a real challenge. An expert will be able to advise on the fundamentals of both biomechanical and psychological aspects of the user/pack interface and undertake technical investigation that will support innovation and practical usage. Gaining insight into these factors inevitably leads to better, more appropriate packaging.